The University of Huddersfield and East Marsh Community Limited KTP 23_24 R5

To become a community-led, ethical social landlord. Achieving sustainability via acquisition of an affordable homes portfolio and re-imagining the East Marsh area as a place of human flourishing